Design in Action

Knowledge Exchange Hub Design In Action (KEH DIA) is a national network of organisations (academia and industry,) committed to working in effective collaborations, through the ethos of knowledge exchange to deliver a working model of multi-sector participation that meets the requirements for products, processes and services designed for the demands of tomorrows users. It will build economic capability through design-led innovation to ensure that Scotland can maximise its capacity to operate effectively and meet the imperatives of building new economies for future world markets.

The aims of KEH DIA are to:
Engage design and mobilise entrepreneurial capacity in five key sectors of food, sport, ICT, rural economies and wellbeing
Develop a knowledge exchange model for innovation
Develop a collaborative partnership model for Scotland that builds upon existing public support mechanisms
Understand opportunities for growth in international markets
Develop hard and soft metrics for the creative economy

KEH DIA offers a genuine alternative to the existing approach to knowledge exchange, which is project-based and demand-led. It currently occurs in isolation and when the need for it has been identified. The KEH DIA is a unique proactive model of knowledge exchange, harnessing the strategic thinking capabilities of design and designers to work on problem identification through dialogue with multiple stakeholders, in order to envision multiple perspectives / scenarios for emerging issues and single complex problems. The core KE activities undertaken by the strategic partners include 15 'Sandpit' events (which is an extreme model for facilitating innovation) resulting in a minimum of 20 Small Grant Scheme awards to develop prototypes, 10-40 support grants for micro-enterprises to fully engage in the process, an interactive Design Portal, Virtual Incubator and a series of 40 Change Audit Grants.

The four Scottish art colleges - Duncan of Jordanstone College of Art & Design, Edinburgh College of Art, Glasgow School of Art, Gray's School of Art, University of Abertay Dundee, University of St Andrews, Creative Scotland, Cultural Enterprise, Scottish Enterprise, DC Thomson, and the V&A at Dundee are the key partners, working in conjunction with an additional 30 companies. These companies, range widely from independents to SMEs to multi-nationals and collectively our partners have pledged £1, 470, 563 in-kind support. They are drawn to the project by the KEH DIA's approach to participatory knowledge exchange with many more keen to engage with the truly collaborative approach that the Hub will take.

Developing strong networks between academic institutions and various companies to disseminate the research and working practices that arise as a result of the KEH DIA will be key to strengthening the creative economy and to embedding the innovative approach of design throughout these networks. KEH DIA will adopt a wide-ranging dissemination strategy working in partnership with all of its strategic partners to build understanding of design across Scotland for all audiences. It will also use a variety of visual means to articulate design as strategy for innovation; these will be distributed and exhibited across Scotland in a variety of traditional and non-traditional spaces to build momentum, visibility and an appetite to engage with the people and process that are design.

Design is the strategy for effective innovation through partnership and provides a model that places design excellence at the heart of its delivery, building an inclusive culture with design values, which will generate a perceptual change in the image of Scotland as a design driven culture.

The legacy is to embed in each region in Scotland an innovation strategy, that demonstrates the transformational effect of design to a range of audiences, enabling insights gained to become an established framework for companies to use strategically as a tool for growth.

Potential impact
In Scotland, the general public have had little opportunity to gain knowledge of design. The DC Thomson partnership (international publishing company) to profile the design profession, designers and KEH DIA events on a monthly and weekly basis over a four-year period will alter this dramatically; visibility of design to increase understanding of design as a strategic approach to developing innovation and economic growth will advance public awareness and lead to understanding design as a means to beneficial change. Social and media strategies of all partners will be mobilised to maximise the reach of KEH DIA activities to further attract international/national partners, through global audiences and markets. The distributed model, under the guidance of the Steering Group, enhances national engagement with innovation through design, using a variety of strategies to ensure the widest geographical reach throughout Scotland, establishing an effective framework for knowledge exchange. The V&A at Dundee designed by the acclaimed Japanese architect Kengo Kuma, provides a world-class context and platform for engaging with audiences about innovation through design.
The added value that the KEH DIA brings to public sector organisations is an internationalisation strategy for design-led innovation and the legacy of an archive and database for exposing Scottish Innovation (as process, product and service) in five strategic sectors - food, ICT, sport, wellbeing and rural economies. In addition to providing evidence to improve understanding of design-led innovation it offers a new methodology for complex, large-scale Creative Industries partnership collaboration where dynamic engagement with strategic public organisations and private companies over a sustained period of time is a given. This will lead to a change as to how and why we do business with design in traditional and non-traditional contexts for future economic growth. The quality of how we evaluate knowledge exchange will improve as new metrics are devised, tested and shared. The lessons learned will be made transparent and the new design tools will be shared via national/international dissemination and branding strategies.
The private sector will gain insight into commercial opportunities of the HE research base and their evolving knowledge banks. The greatest benefit from KEH DIA, will be gaining un-paralleled practical insight into the value of design as a strategic tool for developing business growth, particularly economic growth. KEH DIA will have significant impact on entrepreneurial activities though its Small Grants Scheme, Design Portal, Virtual Incubator and Change Audit Grants. The 15 sandpit events for businesses to engage in extreme models of innovation for the effective resolution of complex problems and the stimulation of greater wealth present rare opportunities for genuine competitive advantage through ingenuity. In total 340 businesses will have the opportunity to exploit the knowledge of leading academics, meet and liaise with new colleagues from across Scotland in progressive dialogue. 120 companies will be offered the chance to receive intense design development support with 71 of these resulting in the effective undertaking of design-led innovation to develop their national and international markets. 110 new products, process and services will be created with 10 companies emerging, and 140 new jobs created over the four-year duration
KEH DIA is a 'game changer'; for partnership collaboration, offering an effective approach to managing today's complex problems in an uncertain climate: it offers rigorous development of a meta-solution to a meta-problem via practical pathways. It will provide an ambitious model of innovation with relevance to the way we live today and with benefit to a range of stakeholders - large and small, young and old, public and private, national and international - in their commitment to creating an economically sustainable future.